Aggregation in turbulent plumes arising from volcanic eruptions

In this project our primary focus is to investigate the interaction of turbulence and aerosol dynamics. The acquired knowledge and developed models will be used to support the development of a predictive approach for regulation purposes, in the case of a volcanic eruption.